Movetru ‘Rehab’: A Smart Wearable Medical Device to Prevent Injury from Occurrence through Machine Learning

Imagine a world without preventable injury, a world which values the physical and mental health of all at an affordable price. With over 2 million people worldwide suffering from anterior cruciate ligament (ACL) injuries, Movetru has the ability to change lives, globally.

Movetru is the home physio for anyone, anytime, and anywhere. With key health data to reduce injury rate and recovery time, we will help to take your potential to the next level. With Movetru's wearable technology, you will be provided with a full-body reboot, coupled with individualised information which will optimise your performance, reduce injuries, and expedite injury recovery. Our goal is to increase customers' quality of life by minimising pain and maximising health.

From overworking muscles or incorrect posture to complete muscular tears and career-ending surgeries, we have all suffered some degree of exercise-related pain. At 14 years old, I injured myself in ballet and I took over three years to recover. I knew there must be a better way to treat injuries. If we are entering the age of self-driving cars, why have we not figured out how to prevent injuries? I took it as a challenge, deciding I had to be the change I desperately wanted to see and so, I combined my passion for dance and engineering to create Movetru.

Movetru is a body suit with embedded sensors which will supply you the ability to correct your form, with specialised knowledge assisting you the whole way through. With a user-centric design and no requirement of understanding complex analysis, Movetru can benefit any user, regardless of their background or geographic location.

The sports industry has been missing the technology necessary to monitor performance and reduce rehabilitation time, costing them millions in injury-related decrements in performance every year. With Movetru we are developing this technology and are ready to fly in with a cape of innovation to save money, save time, and save careers with the latest "hands-off" technology! We aim to abolish preventable injury and help everybody perform at their best, without compromising their health or wallet. Movetru, the easy-to-use, revolutionary device is here to change lives.

Movetru -- aligning your future.